Comparative biomechanics and pathology of mammalian feet

Foot disorders such as arthritis, tendonitis, osteomyelitis and injuries including bone fractures are the major musculoskeletal health problem for most captive/domestic animals, with huge global economic costs due to disabled and euthanised animals. The mechanical interaction between the foot and the ground is a critical contributor. It also influences obesity, weakness, and exercise, which worsen mechanical conditions. In particular, high-frequency vibrations when the foot impacts the ground during locomotion, as well as large forces (hence stresses, or pressures) imposed later in the step, are major causes or influences. However, foot anatomy varies enormously. Horses have an extreme design with one toe ending in a rigid hoof, which is superb for fast-swinging but very stiff. When this rigid hoof hits the ground, it generates large vibrations, and these vibrations can cause gradual accumulation of tissue damage. The foot is so small relative to the body that internal stresses may be highly concentrated. In contrast, elephants represent another extreme: their feet have five toes bound in a flexible pad of fatty, fibrous tissue (the digital cushion), which is heavy and thus costly to swing, but seems strong and seems to dampen vibrations at 'heel' impact. Other large mammals have similar anatomies. Is this foot design thus a marvellous solution that controls high-frequency impacts and stresses in giant animals? How then do intermediate designs such as pig 'trotters' work? Such important questions surprisingly remain almost ignored. We propose to study 5 species (pigs, horses, cows, rhinos, elephants) from 80-3000 kg mass, to measure how foot anatomy and body size influence foot loading. We will do this with a 3-part analysis of locomotion and its links with foot disease. First, we will use motion capture cameras and force platforms to measure the dynamics of the limbs and feet during walking and slow running (e.g. trotting). This will enable us to characterize the mechanics of foot impact with the ground. By characterising how impacts change across a ~100x size range, we will quantify how feet are designed to control impacts. We hypothesise that impact levels are maintained at near-constant levels across animal sizes by foot specialisations. This may inspire new designs for foot prosthetics or cushioned surfaces for animal enclosures. Second, we will 'zoom in' on the mechanics of the feet alone, using 3D high-speed motion capture and regional pressure measurements to determine how the external foot deforms during locomotion and how those deformations relate to localised pressures. Next, we will replicate this mechanical environment using in vitro loading of cadaveric feet and 3D fluoroscopic video to measure how the internal foot deforms. Finally, we will use CT and MRI scans to build highly realistic Finite Element models of these feet and the mechanics we have measured in vivo and in vitro, to estimate the peak stresses in bones and other tissues of the feet during running. We hypothesise that across species, peak bone stresses are kept at near-constant levels to preserve margins of safety that avoid injury. This safety however can easily be lost by damage (e.g. by vibration) or altered mechanics, such as obesity or weakness. Third, we will conduct a broad survey of our study species, and their wild relatives for domestic animals, to quantify which specific regions of the feet tend to develop foot disorders. We hypothesise that animals will have more disease in regions where our models and experiments show the highest stresses during locomotion. This should inspire new diagnostic and preventative measures for foot disorders. Our novel diversity of methods and powerful comparative approach will generate an explosion of research into the mystery of animal foot anatomy and mechanics, and with its strong links to clinical applications will build a new foundation to broadly benefit health and welfare.

Technical abstract
Locomotor loading frequencies and amplitudes have causal links with foot pathologies, e.g. osteoarthritis and bone fracture. What do animals do to keep these mechanics at safe levels? Foot anatomy and dynamics are the first defence. We will use scaling theory to quantify how foot-substrate impact vibrations and midstance stresses change (or remain constant) with animal sizes, locomotor behaviours and anatomies, using 5 species from 80-3000 kg mass. First, we will use forceplates and motion analysis to quantify limb loading in walking and running. This will determine how impact dynamics scale across 2 orders of magnitude. Second, we will combine in vivo, in vitro and in silico analyses of foot function. For the in vivo analysis we will use 3D motion capture (with a mesh of markers on the feet) and pressure plates to quantify 3D deformations of and regional sole pressures on the fore and hind feet. We will then use hydraulic loading frames to axially load cadaveric feet, replicating the mid-stance in vivo loads. We will measure internal 3D foot deformations with 2 high-speed fluoroscopic cameras, and synchronous pressure plate recordings to ensure optimal matching of in vitro and in vivo conditions. Finally, co-registered CT and MRI scans will help construct 3D anatomical models for meshing into Finite Element Analysis (FEA) software, replicating the in vitro analyses. With sensitivity analysis and speckle laser validation, we will conduct the most rigorous estimates of 3D stresses in animal feet yet conducted. This will test how well-engineered larger animal feet are for maintaining (even reducing) bone stresses. Third, our broad survey of animal feet (including wild relatives) using clinical, cadaveric and museum specimens will quantify which regions experience the most common pathologies. Regions experiencing the highest stresses should have the highest incidence of pathologies, forming a new predictive clinical foundation for foot diseases in large mammal